Development of low-cost combinatory nanofabrication methods for nanomaterial assembly and control. This project aims to develop low cost and scalable

How can we do controllable manipulation and localization of colloidal nanomaterials into well-ordered arrays?
-What other techniques can be used for forming highly ordered heterostructures and their shortcomings?
-How to tackle the shortcomings of the current techniques and form a new approach for synthesis?

Methodology-
- Synthesis of metallic nanostructures using AR NSL or anodization method
-Assemble colloidal nanoparticles above the nanostructures using optical or DEP trapping
-Transfer these structures to desired substrates
-Obtain the simulation data to support the experimental data